cyber security funding

At Casing Technologies Ltd, we are concerned that our current information security controls and processes may not be adequately robust to protect our business and our customers from today's cyber attack threats. We appreciate that cyber secutiy is an ongoing challenge and strongly believe that if our application is successful, we can improve the security of our operation.